PROMOTION – PRinted electronics: cost & Materials Optimised LED Lighting SoluTION

SME DesignLED's have a patented LED lighting technology which enables the uniform backlighting of overlay materials such as veneers or cloths. PROMOTION will deliver a scalable, cost-optimised revision delivered by a significant reduction in LED quantity.